Aston University and Pulse Power and Measurement Limited KTP 24_25 R5

To incorporate novel amplification approaches to develop an extended reach Radio over Fibre optical transport system for long transmission distances.